Halogen Fairies Ltd-Thermal Shutters

The “thermo-shutter” panel is an innovative, cost effective solution for the reduction of heat loss through window apertures whilst maintaining the passage of light. The system is designed to be easily fitted to existing plantation type shutters by installers with minimal DIY skills using basic hand tools.